Investigating the effect of exposure to war violence on levels of aggression and the psychosocial wellbeing of Syrian, adolescent refugees living in A

Investigating the effect of exposure to war violence on levels of aggression and the psychosocial wellbeing of Syrian, adolescent refugees living in Amman, Jordan.